Scalable Digital Twins with Advanced Machine Learning for Offshore Wind Turbine Operation and Maintenance

Unexpected equipment failures lead to significant downtime and high repair costs. Digital twin technology, which creates virtual replicas of real-world wind turbines, can potentially predict these failures before they occur. However, current digital twin applications for wind farms have significant limitations, especially regarding real-time data analysis and scalability across different conditions.
This research project aims to address these gaps by developing scalable digital twin models integrated with advanced machine learning techniques. These virtual models will accurately simulate the behavior of key wind turbine components, allowing operators to predict and address maintenance needs proactively. By incorporating sophisticated artificial intelligence algorithms such as surrogate and deep learning methods, this project aims to analyze real-time operational data more effectively than existing methods.

The project's objectives include:

1. Developing detailed and scalable digital twin models of critical wind turbine components.

2. Creating advanced machine learning algorithms to analyze both synthetic (simulated) and actual operational data, improving predictive maintenance schedules.

3. Evaluating the technical and economic advantages of digital twins compared to traditional maintenance methods.

4. Identifying challenges or limitations in applying digital twin technology broadly and suggesting solutions.

5. Exploring further potential uses of digital twins for real-time monitoring and predictive maintenance across the offshore wind industry.

The research will be conducted by combining simulation techniques with real sensor data collected from wind turbines. Machine learning algorithms will process this data, identifying patterns and indicators of potential equipment failures. By doing so, the project aims to significantly reduce turbine downtime, improve reliability, and lower operational and maintenance costs. Collaboration with industrial and academic partners will aim to increase the impact of this research.